Towards a European-wide harmonised transport-specific LCA Approach (TranSensus LCA)

TranSensus LCA aims to develop a baseline for a European-wide harmonised, commonly accepted and applied single life cycle assessment (LCA) approach for a zero-emission road transport system. Such a European single LCA approach is seen as a key element in achieving the Green Deal targets, making Europe the first digitally enabled circular, climate-neutral and sustainable economy. Bringing together relevant stakeholders from industry and research, an evidence- and real-life data-based LCA approach will be conceptualised and harmonised embracing environmental, economic and social aspects. By consensus, TranSensus LCA will enable industry, mobility providers and planners to provide sustainable products and to optimise mobility solutions as needed to combat climate change.